Characterization of human neurons expressing the glucagon-like peptide 1-receptor (GLP1-R)

Rotation 1 - October - December 2019
Characterization of human neurons expressing the glucagon-like peptide 1-receptor (GLP1-R)